Modern Machine Learning Technologies for Drug Discovery

Discovering new drugs is a complex problem. The total number of compounds that have been synthesised is estimated to be around 10^8. However, the size of the chemical space of theoretically feasible drug-like molecules can be as large as 10^60. Based on these figures, it is clear that we have only explored a small fraction of the chemical space, and it is impossible to search the entire space exhaustively. Generative Molecular Design (GMD) offers a promising solution where instead of explicitly searching and screening the vast chemical space, we design drug-like molecules with desired properties using generative AI algorithms.

This project aims to use and develop modern machine learning technologies for drug discovery. Specifically, we will investigate using Reinforcement Learning (RL), potentially combined with Graph Neural Networks (GNN), to build GMD algorithms which generate drug-like molecules in 3D that are specifically targeted to a given protein's binding site.

We will model the problem as a Markov Decision Process (MDP) by making the environment mimic the protein's binding site and model the state space of the agent as possible molecules we can generate with it, with actions being synthetic transformations we apply to the molecule to build it out. The transformations will correspond to chemical reactions. Furthermore, we will investigate whether we can model the docking programs as imperfect simulators. We plan to use docking to get poses of the generated molecules inside the target protein's binding site. However, we will account for the limitation of docking programs and frame our problem as sim-to-real transfer with a docking simulator. We will use a modern Unsupervised Environment Design (UED) technique to achieve the sim-to-real transfer.

This project will build heavily on FLAIR lab's existing meta RL and sim-to-real transfer work, leveraging state-of-the-art compute infrastructure and developing novel methodology. If successful, our proposed project has two main novel contributions. The first contribution is a GMD algorithm that learns to generate molecules conditioned on the structure of the protein's binding site using an RL agent with synthetic reactions as its action space. The second is a novel application of UED as a tool to transfer our RL generative strategy from the molecular docking simulator to the real world of proteins and small molecules.

This project falls within two EPSRC research areas, namely, Artificial Intelligence Technologies, because we propose to develop novel AI tools for GMD and Clinical Technologies due to the application of our method to drug discovery and faster generation of potential drug candidates.

Potential impact
The UK's world-leading position in biomedical research is critically dependent upon training scientists with the cutting-edge research skills and technological know-how needed to drive future scientific advances. Since 2009, the EPSRC and MRC CDT in Systems Approaches to Biomedical Science (SABS) has been working with its consortium of 22 industrial and institutional partners to meet this training need.

Over this period, our partners have identified a growing training need caused by the increasing reliance on computational approaches and research software. The new EPSRC CDT in Sustainable Approaches to Biomedical Science: Responsible and Reproducible Research - SABS:R^3 will address this need. By embedding a sustainable approach to software and computational model development into all aspects of the existing SABS training programme, we aim to foster a culture change in how the computational tools and research software that now underpin much of biomedical research are developed, and hence how quantitative and predictive translational biomedical research is undertaken.

As with all CDT Programmes, the future impact of SABS:R^3 will be through its alumni, and by the culture change that its training engenders. By these measures, our existing SABS CDT is already proving remarkably successful. Our alumni have gone on to a wide range of successful careers, 21 in academic research, 19 in industry (including 5 in SABS partner companies) and the other 10 working in organisations from the Office of National Statistics to the EPSRC. SABS' unique Open Innovation framework has facilitated new company connections and a high level of operational freedom, facilitating 14 multi-company, pre-competitive, collaborative doctoral research projects between 11 companies, each focused on a SABS student.

The impact of sustainable and open computational approaches on biomedical research is clear from existing SABS' student projects. Examples include SAbDab which resulted from the first-ever co-sponsored doctorate in SABS, by UCB and Roche. It was released as open source software, is embedded in the pipelines of several pharmaceutical companies (including UCB, Medimmune, GSK, and Lonza) and has resulted in 13 papers. The SABS student who developed SAbDab was initially seconded to MedImmune, sponsored by EPSRC IAA funding; he went on to work at Roche, and is now at BenevolentAI. Similarly, PanDDA, multi-dataset X-ray crystallographic software to detect ligand-bound states in protein complexes is in CCP4 and is an integral part of Diamond Light Source's XChem Pipeline. The SABS student who developed PanDDA was awarded an EMBO Fellowship.

Future SABS:R^3 students will undertake research supported by both our industrial partners and academic supervisors. These supervisors have a strong track record of high impact research through the release of open source software, computational tools, and databases, and through commercialisation and licensing of their research. All of this research has been undertaken in collaboration with industrial partners, with many examples of these tools now in routine use within partner companies.

The newly focused SABS:R^3 will permit new industrial collaborations. Six new partners have joined the consortium to support this new bid, ranging from major multinationals (e.g. Unilever) to SMEs (e.g. Lhasa). SABS:R^3 will continue to make all of its research and teaching resources publicly available and will continue to help to create other centres with similar aims. To promote a wider cultural change, the SABS:R^3 will also engage with the academic publishing industry (Elsevier, OUP, and Taylor & Francis). We will explore novel ways of disseminating the outputs of computational biomedical research, to engender trust in the released tools and software, facilitate more uptake and re-use.